Governing Road Safety: Citizens, Speed and Road User Responsibility in Wales

My collaborative PhD studentship will involve close liaison with Go Safe, the Wales Road Casualty Reduction Partnership, and their partners in local authorities and the police to study the effectiveness of different road safety initiatives and education programmes in shaping the habits and conduct of motorists, pedestrians and cyclists in Wales.